Transnational Organised Crime at Sea: New Evidence for Better Responses

The maritime dimension of transnational organised crime continues to be one of the least studied areas of international security studies and criminology. Maritime security has climbed high on the international agendas, as for instance documented by the UK's first maritime security strategy from 2015, or events such as the annual Our Oceans Conference that has included maritime security in its discussion. Yet, evidence on transnational organised crime at sea that can inform political and security responses on a national, regional or international level remains weak. This concerns in particular how different maritime crimes, such as piracy, illegal fishery, or smuggling relate to and reinforce each other. Such knowledge is not only vital to protect maritime zones and safeguard maritime borders, but also to ensure the freedom of navigation and safety of shipping. In the global South, it is also a vital element in achieving the Sustainable Development Goals through advancing the so-called blue economy.

In order to improve our evidence basis in this field and to develop new guidelines for international responses through law enforcement operations, surveillance, or capacity building, this project is the first to develop a comprehensive evidence base on transnational organised crime at sea and the responses to it with a focus on the Indo-Pacific. The project, firstly, cross-fertilizes in a path-breaking way existing research on maritime crime from different disciplinary backgrounds and data sources to develop an evidence base for analysis and policy making. Secondly, it is the first to compare three sub-regional maritime security governance systems with each other. Through studying maritime security governance in the Western Indian Ocean, Southeast Asia and the South Pacific the project offers major new insights into how maritime crimes as paradigmatic transnational security problems lead to new forms of international cooperation. Thirdly, the project will develop essential guidelines and an outline of best and promising practices for how to tackle maritime crime. Drawing on the insights gained from each region, we identify those responses which are particularly promising to be replicated in other regions and describe how to do get these practices in place.

This is the first major research project which not only consolidates existing knowledge on maritime crime, but also develops new insights on how they can be addressed and prevented on a regional and transnational level. The ground-breaking results of the project will open new avenues for research on maritime security and global ocean governance, but also new innovative policy ideas for how to prevent crimes and assist countries in the Global South in doing so.

Potential impact
This project provides the first systematic collation of evidence on transnational organised crime at sea, the relation between different forms of crime, and a comparison of the institutional responses in three regions. Three of the outputs are explicitly tailored to practitioners and will be developed in close collaboration with them: The TOCAS Evidence Base, the Regional Institutions Guides and the Promising Practices Guide.

These outputs are tailored for four beneficiary groups:

1) Maritime security policymakers from the regional countries, such as staff of ministries of transport, trade, or interior, maritime and port authorities, or parliamentarians.
2) Practitioners involved in maritime security operations, such as analysts and senior leadership staff of coastguard, navy, marine police or prosecutors.
3) Diplomats representing their countries at regional maritime security meetings, such as the maritime security focal points of the Djibouti Code of Conduct, or heads of maritime security divisions in Ministries of Foreign Affairs.
4) Staff working in the design and implementation of capacity building project, in organisations, such as the UNODC's Global Maritime Crime Programme, or the IMO's Maritime Security and Facilitation Division.

How will they benefit?

The TOCAS Evidence Base (a systematic review, an annotated bibliography, an overview of maritime crime resources and a Wikipedia review and update) is designed to become the go to source for existing data and analysis of maritime crime. It will aid the four practitioner groups in tasks such as preparation of policies, speeches, training courses or educational programmes, and also introduce newcomers to the problems of maritime crime.
Regional Guides, one for each region, are designed to help practitioners, in particular groups 3 and 4, to cope with regional institutional complexity. Practitioners involved in one institution are often unaware of what is happening in others. The reasons for this are manifold, the sheer complexity of transnational maritime crime, with different governmental bodies dealing with it -one ministry might be involved in one initiative, and one in another -, and different professions (defence forces, fishing regulators, law enforcement, or conservationists) addressing it. The outcome is a high risk of duplication, overlap and potentially even competition between institutions and the lack of awareness for synergies (for instance, in information sharing). The regional guides intend to address this problem by providing detailed institutional profiles in each region and delivering options for how the institutions might form an institutional architecture and how synergies can be utilised.

The Promising Practices Guide, outlines promising practices from the three regions and is designed to facilitate inter-regional knowledge transfer and cooperation on maritime crime. It responds to the observation that in each region there are particularly promising and noteworthy practices, which are often not known in other regional environments. The Guide intends to resolve this and provide a major resources for ideas and innovative practices of how to handle challenges, such as information sharing, transfer of suspects, or tasking of shared assets.

What will be done?

As described in the Pathways to Impact, representatives of each core practitioner groups are partners in all stages of developing and implementing TOCAS. Additional key individuals will be integrated through three regional workshops. Draft versions of the guides will be reviewed by these individuals. The guides will be disseminated at a closing practitioner symposium. In addition, project activities and results will be promoted through the existing SafeSeas.net website and mailing list, and via a dedicated Facebook and twitter account. Two surveys, three months and one year after the symposium, ensure that impact is measured and guaranteed beyond the lifetime of the project.